Signatures of strongly interacting dynamics

The so-called lattice approach is a very successful first principle method that allows to solve Gauge Theories. Calculations resort to large scale simulations and are typically run on the largest supercomputers. Lattice simulations are a unique tool to explore non perturbative phenomena in theories which are not well understood. In Nature, non perturbative phenomena give rise to the mass of the ordinary proton, whose mass mostly come from the binding energy of its constituents : the quarks. Tremendous efforts are being made to design extensions of the Standard Model of particle physics using similar mechanism that could for instance explain the mass and properties of the Higgs boson. The project aims at making the first prediction of decay rates of resonances relevant for phenomenological analysis beyond the Standard Model using lattice simulations, and will thus provide quantitative results that are relevant for experiments searching for new physics like the one performed by the world's largest accelerator: the Large Hadron Collider (LHC).

Potential impact
The "New applicant scheme" would allow to cover travels to visit my collaborators and to travel to work- shop/conferences to discuss the project with peers, thus allowing to stay up-to-date concerning the latest devel- opment in the fields of lattice gauge theory and of particle physics phenomenology. Beside, it would also allow me to disseminate our findings and will lead to several peer-review publications.